Acoustic Black Holes for Control of Structural Vibration and Sound Radiation

Acoustic black holes (ABHs), which are based on introducing carefully designed geometrical features to a structure, have been shown to achieve significant levels of structural damping in both beams and plates. The aim of this project is to develop the design, optimisation and practical implementation of ABHs and, therefore, facilitate their exploitation in complex practical structures. In particular, the project may investigate the interaction between multiple ABHs and also explore methods of optimising their locations on complex structures to minimize either structural vibration or sound radiation. Additionally, the integration of active technologies into the design of ABHs may also be explored. The specific focus of the research is likely to depend on the skills and interests of the successful candidate, but is will involve a mixture of theoretical, numerical and experimental investigation